Consultation

"We are developing a unique platform that allows healthcare rehabilitation organisations to allow patients to self-register, provide symptomatic details of injuries and provide a healthcare professional automated diagnoses which they can add or modify with their own questions and diagnoses.
The system will contain a learning engine based on artificial intelligence utilising automatic feedback neural network technologies to adapt and improve the diagnoses it suggests with time with an aim of automating professional diagnoses as much as possible to free up professionals to focus on more complex higher level functional diagnoses.
The application will be accessible to healthcare professionals and their patients over the web and via smartphone/tablet devices."